Style Eyes - a new spectacle frame design for developing countries, high street retail, sunglasses using Buy One Donate One as a supply route for millenium 2020.

Around 65% of the world’s population needs vision correction – usually provided by spectacles. Access to vision correction is highest in the Western World, with over 50% of the population having access to corrective eyewear. The US has over 180 million wearers of corrective eye-wear with over 85 million spectacles sold every year. Over 80 million spectacles are sold every year in Western Europe – 12 million in the UK alone. By contrast, the Developing World has very low access to vision correction – only 15% of China, 8% of India and less than 3% of Africa’s population.
Style Eyes has created, concept-proven and patented a unique, modular design of spectacle frame that is completely adaptable with a universal fit for every person in the world regardless of size, ethnicity, sex and environment. A standard lens used in the frame corrects a broad range of optical needs including astigmatism from a fixed number of lens choices. In this way, a standard frame and lens set can be used to deliver optimal vision across a wide human population.
Over the next 12 months, the Style Eyes frame design needs further refinement via research and development to achieve a commercial prototype that can be manufactured reliably using volume manufacturing techniques.
Our vision is to create a social brand of spectacles called ‘Style Eyes’ with a mission to make good vision accessible to everyone on the planet. With our ethos of ‘Buy One – Donate One’ on all spectacles sold into the Western market of 160 million every year, we plan to redress the imbalance in good vision and spectacle availability across the Developing World. Style Eyes believes that every person in the world should have the opportunity to own a pair of spectacles with their individual prescription.